Rivalry through Roman eyes: a cognitive approach to metaphors of rivalry in ancient Roman culture

This research project explores the phenomenon of rivalry in ancient Roman culture. It takes its cue from the etymology of the Latin term rivalis (rival), which sheds light on how this emotion was elaborated through metaphor. According to cognitive theory, metaphors disclose information about how cultures form and extend conceptual categories, especially abstract ones. A cognitive approach allows for innovative analysis of linguistic and narrative expressions of Roman rivalry, while also placing a culturally-specific phenomenon into a wider history of human cognition. Ultimately, researching ancient configurations of rivalry may facilitate a more productive understanding of rivalry in the present day.
The phenomenon of rivalry is expressed in particularly compelling ways in Roman culture, but at its core it is a human, cross-cultural phenomenon. This project will contribute to understanding how culture specifies and materialises general cognitive experiences. Fundamentally, rivalry entails two elements: desiring something (e.g., status or wealth) or someone (e.g., a loved person) and the presence of another who desires the same. Combining these two elements generates various manifestations of rivalry that give rise to the following lines of inquiry:
(i) How did ancient Roman culture configure rivalrous relations within the wide range of contexts in which they materialized (e.g., erotic, familial, political, economic), between male/female individuals, groups and animals, and in combination with other emotions (e.g., envy, jealousy, frustration) and different reactions (e.g., conflictual vs productive rivalry)?
(ii) Romans talked about rivalry by means of a pervasive metaphorical 'mapping' that connects various target domains. Instructive examples include the following terms: rivalitas (erotic rivalry), coming from rivales (rivals), originally 'people sharing the same rivus (watercourse)' and later through metaphorical elaboration 'competitors in love'; discordia (discord), from cor (heart), recalls metaphorically the notion of a different or double (dis-) heart; certamen (contest) expresses metaphorically the concept of rivalry grounded on concrete experiences of the racecourse. How do these terms illustrate the varying conceptualizations of rivalry and in what ways are they interrelated with the cognition of the same phenomenon?
(iii) What other kinds of metaphorical expressions and types of cognition for the phenomenon of rivalry can be witnessed in the differing perspectives of experiencing or narrating rivalry (e.g., from the subjective perspective of the interactants; from second and/or third-person perspectives on personal relations; from constructs of other external persons who observe these relations; from prescriptive definitions by intellectuals and philosophers)?
In order to investigate these questions, I will focus primarily on three genres of literature in which forms of rivalry are major drivers of the action: comedy, satire and elegy. In addition, to draw a broader picture of the research topic, I will include a study of Roman legal and philosophical texts, ancient grammarians' comments and graffiti relating to rivalry. In analysis this project will explore both the semantics of words and the dynamics of rivalry in narrative scenarios through a cognitive approach, focusing particularly on metaphors.
Metaphors produced wide-ranging effects in the Latin and Greek semantic systems, delivering meaning in some of the most fundamental human as well as culturally salient domains. This project will provide a model and comparand for future studies of emotion metaphors in Roman culture. By investigating the phenomenon of rivalry in a specific culture, this project will contribute to the wider discussion about the benefits of interdisciplinarity, specifically concerning the benefits of cognitive approaches to the Classics and Humanities in general.